Project "ARCA" - Automated Real-Time Classification in Aerospace Maintenance, Repair, Overhaul & Logistics market

There are significant challenges and costs in Maintenance, Repair and Overhaul & Logistics
(MRO&L) in terms of identifying and resolving issues quickly leading to significant cost,
delays and ultimately safety. This is due to a number of factors: increasing complexity of
systems, interrelatedness of distinct issues and nature of the data collected which is big, dirty
and disparate. Getting to the root cause of an issue can save time and money and can have
significant impact for companies involved.
Warwick Analytics has been approached by several companies to look at No Fault Found
issues in the aerospace. WA has had some success but has encountered particular problems
with data which, whilst applicable to other industries, are particularly problematic in the
aerospace industry.
MRO&L data is generally collected manually either written or through computer forms.
However the data are often semantically incorrect due to different interpretations of a
problem. Whilst intentions are good, it can make it difficult to get to the root cause of issues.
Commonly, the data has to be reinterpreted/classified by hand so that it can then be used in
further.
This Proof of Concept project will create a new specialist concept tool to convert syntactically
correct but semantically incorrect data to help resolve the root cause of the issue in real-time,
ultimately leading to cost effective solutions in MRO&L to enable predictive and preventative
maintenance. This will apply to NFFs which are generally the most challenging issues to root
cause.